Genetic improvement of cattle in Zimbabwe utilising advanced breeding technologies

Genetic improvement is imperative to increase the efficiency of milk and meat production in
developing countries, improving the availability of healthy nutritious food, maximising feed efficiency
and minimising environmental impacts. Utilising genomic selection, ovum pick-up (OPU) and in-vitro
embryo production (IVP) routine selection and breeding is accelerated - no genes are modified. So
highly desirable UK genetic traits can be sent to Zimbabwe cost effectively, minimising biosecurity risks,
and allowing calves to adapt to the environment from birth. This breeding plan will then multiply these
genetics locally utilising multiple ovulation embryo transfer (MOET), developing a genomic index to
reselect, reamplify and rapidly accelerate genetic gain. There are 3 key objectives: 1. To investigate the
likely performance of implanting selected bovine embryos produced by OPU/IVP in the UK into
indigenous cattle in Zimbabwe; 2. To develop and optimise an embryo production and transfer
platform in Zimbabwe to amplify the imported genetics into more herds; and 3. To develop a new
veterinary-led animal health service, facilitating the establishment of a practice supporting local dairy
farmers with high quality veterinary care and health management including reproductive technologies.